Nanostructured Superconductors for Emerging Applications

This project will involve working with companies in Europe, the US and Asia, to create state-of-the-art superconducting conductors using past, present and future inventions in nanostructuring, and via novel processing routes.

The work is being used for new applications in the areas of high field magnets and fault current limiters. This is mostly through the enhancement in performance and cost of superconducting wire.

This project will involve nanostructural materials design and conductor fabrication using pulsed laser deposition. This includes work on nanoscale precipitate pinning to both increase the current carrying capacity of the superconducting wires and improve their performance in magnetic fields.

The work includes analysis of new superconducting wire processing methods such as the liquid-assisted-growth production route.